University of Wolverhampton and Odour Services International Limited

To investigate odour control bio filtration systems and develop a new generation of systems designed to meet the climate challenges of the overseas market.